STFC DiRAC Project Office 2014-2017

It is now accepted that "computational science, the scientific investigation of physical processes through modelling and simulation on computers," is the third pillar of science, complementing and extending theory and experimentation" (International Review of Research using HPC in the UK, 2005).

The STFC DIRAC High Performance Computing Facility supports the simulation and modelling requirements of those communities that are represented by the Particle Physics Advisory Panel, Nuclear Physics Advisory Panel, Particle Astrophysics Advisory Panel, Astronomy Advisory Panel and the Solar System Science Advisory Panel.

Theoretical research in Particle Physics, Particle Astrophysics, Nuclear Physics, Astrophysics, Solar System and Planetary Science are world leading and DiRAC-enabled research has been published in high-impact refereed journals; 160 articles in 2010, 381 in 2011 and 2012 and over 250 papers produced in 2013 (see our publications list in our annual reports along with Science highlights at http://www.dirac.ac.uk/science.html ).

Potential impact
The high-performance computing applications supported by DiRAC typically involve new algorithms and implementations optimised for high energy efficiency which impose demands on computer architectures that the computing industry has found useful for hardware and system software design and testing.

DiRAC researchers have on-going collaborations with computing companies that maintain this strong connection between the scientific goals of the DiRAC Consortium and the development of new computing technologies that drive the commercial high-performance computing market, with economic benefits to the companies involved and more powerful computing capabilities available to other application areas including many that address socio-economic challenges.

The DiRAC Facility is designed to enable breakthrough science in the areas of lattice quantum chromodynamics, hadron physics, beyond the standard model physics, black hole Physics, whole system modelling of stars, solar systems, galaxies, the local universe and large scale structures; the early Universe and its evolution, cosmology and the nature of dark energy and dark matter, the formation and evolution of stars and planets and larger structures, and the chemistry of the Cosmos.